University of Kent and SmartLifeInc Limited

To create innovative wearable technology which will identify healthy and pathological respiratory patterns. The unique functionality of the technology will grow the sports and fitness market share and enable expansion into health and wellbeing, medical and military markets.